Mesoporous silica formulated using continuous membrane emulsification with reaction

A research-based feasibilty study using a new manufacturing process to investigate production of specialist formulated particles in a cost-effective and high throughput process with highly defined particle properties. The innovative aim of the project is to use continuous membrane emsulsification as a means to formulate particles using physical as well as chemical formulation control, on a large enough scale to meet disclosed industry needs. Specialist particles have been shown to have unique properties for a number of commercial applications. The proposed research is preparatory to 'industrial research' which would build on the results from this initial feasibility study, investigating the behaviour of specific particle formulations in different commercial applications.